The University of Nottingham and Rolls-Royce plc KTP 22_23 R3

To mature state-of-the-art inspection systems that reduce the need to remove engines from aircraft so that customer disruption and environmental impact are minimised.